cybersecurityfunding

The Royal Zoological Society is concerned for the security of our members and visitors. We want to ensure that our visitors' data is properly protected and secure against the growing threat of today's cyber-attacks
As a very visible UK charity we hope to invest in this area to provide peace of mind to our supporters.